Investigation of solutions of chalcogenides for application in thin film photovoltaics

Low-cost atmospheric deposition of semiconductor absorbance layers for application in photovoltaic solar cells that do not require expensive instrumentation continue to attract interest of researchers and engineers alike. This project is based on our recent discovery of combinations of solvents capable of dissolving various inorganic salts, which were successfully applied in the fabrication of CIGS PV devices. However, the nature of solutes remains unclear. Therefore this project is dedicated to fill this gap and to carry out investigation of the solutions of metal chalcogenides relevant to the formation of semiconductor thin films. Apart from chalcogenides, pure metals and metal oxides will be also investigated. We aim to establish exact chemical composition of the dominating species of metal complexes in the solutions that will enable better understanding of the underlying chemical processes and will facilitate development of conditions for thermal decomposition of the complexes to form semiconductor films with given stoichiometry and composition. The main focus will be on, but not limited to, the complexes of Cu, Zn and Sn comprising the CZTS thin films. The results will be used in fabrication of efficient solution processed solar cells.